How does Clostridium perfringens colonise the human intestine?

Clostridium perfringens is a strictly anaerobic pathogen that produces many different toxins. It causes a variety of intestinal diseases which are particularly lethal in very young infants. This project will focus on how different C. perfringens clinical isolates access different host glycans and polysaccharides for use as a nutrient source. Once the molecular mechanisms of nutrient acquisition are understood better, it will then be possible to assess which enzymes are virulence factors and possible ways to inhibit colonisation.